Microwave Amplification at the Quantum Limit with Room-Temperature Maser Amplifiers

Masers - the microwave version of lasers - have long been used to detect signals for deep-space communications and radio astronomy due to their exceptional sensitivity and low noise, but traditional maser devices require vacuum and cryogenic cooling, which has limited their use to date to these niche applications. The Maser Research Group at Imperial has pioneered the use of quantum materials such as diamond enriched with nitrogen vacancies to create a new generation of masers capable of operating in ambient conditions [Arroo et al., APL], culminating in the development of portable prototype devices which can be tested in realistic environments [Ng et al., APL].
The project aims to explore how these devices can be optimised through a combination of device and materials engineering. This includes optical and microwave characterisation of functional quantum materials, the design and fabrication of maser devices and testing these devices to achieve quantum-limited measurements.